University of Northumbria at Newcastle and Sterling Pharma Solutions Limited

To develop a new enzyme discovery workflow (process) exemplified by a novel biocatalytic methodology, which will allow SPSL to expand manufacture for the fine chemicals and pharmaceuticals markets.